Urban Big Data

The proposed UBDRC will bring together an internationally outstanding combination of researchers, data resources and engaged local and national stakeholders to establish a unique linked data resource based in the University of Glasgow (UoG). Through extensive partnerships with other key academic institutions, data-owning organizations, and other scientific, governmental, third sector and business organizations, the UBDRC will: (i) establish a world leading facility to create an multi-sectoral urban linked data resource from local government authorities and business owners in Glasgow; (ii) provide outstanding training and research support services to ensure wide exploitation of the data; and (iii) deliver a strategic approach to knowledge transfer and training to build capacity and engage with policy, business, and the wider public. The UBDRC will provide a unique facility for researching cross-cutting urban issues and complex urban challenges by enabling access to multi-sectoral linked data from local government, business and other sources. This vision will be achieved by: (1) Data Services: UBDRC will focus on bringing together myriad of datasets many of which are unique and hard to obtain, from multiple urban sectors to create a linked urban data resource that allows comprehensive and cross-sectoral research. The centre will provide data curation services and the necessary metadata and provide a range of data access services to users, including, where necessary, secure access to confidential data. (2) Methods and social science research: UBDRC will develop, test and evaluate a wide range of methodological approaches including urban and regional modeling, agent-based models, machine learning and other methods and will support research leading to new cross-cutting theoretical insights, hypotheses and understanding of urban systems, thereby stimulating foundational research on new models of urban behaviour, processes and service provision. The data resource will be used to develop spatially-indexed (and perhaps temporally-indexed) urban indicators on myriad aspects describing the quality and character of urban spaces, and the spatial distribution of the urban processes, eg, on environmental risks, mobility and accessibility patterns, housing and educational aspects, and other aspects that desribe the socio-demographic, economic, environmental, built environment, physical and other aspects of urban areas.. The data would further allow policy research on a wide range of urban sectors and the derivation of a multitude of approaches for urban governance and business development. Additionally, new insights may be derived for capacity-building, innovations and learning strategies to better equip citizens to meet a diversity of challenges in cities of the future. (3) Knowledge Exchange, Outreach and Public Engagement: The UBDRC will be an important node in a growing network of UK-wide and international initiatives on cities. The networks include: international centres on urban research and cities, international research Networks, and networks of governmental, private, non-profit and other organizations.
The UBDRC will undertake a research programme to advance the state-of-the-art of methods related to the use of the data resource, as well as an applied urban research stream to demonstrate the use of the linked urban Big Data resource and to derive understanding towards theory, planning and policy. Research Group 1: Methods Research: A series of computational, data management, statistical, and urban analytics projects will be undertaken to make the data more easily accessible and usable. Group 2: Urban Research Projects (URPs): Research projects on substantive urban issues such as transport, housing, migration and education will demonstrate to data owners and policy makers the value of large-scale, cross-sectoral data linkage and lead to policy insights for public, private and non-profit decision-makers.

Potential impact
Who will benefit from the work of the centre?
The research conducted or facilitated by the UBDRC will have an impact on a range of non-academic groups, including local and national government, other public bodies, businesses, voluntary sector organisations, civic groups and the wider public. Some will benefit as data owners facing fewer burdens in data sharing in future. A much wider group will benefit from the substantive research conducted through the UBDRC as we aim to facilitate research on cross-cutting urban issues, as well as more methodological research. We aim to have an impact on economic competitiveness, on social welfare and well-being, and on the efficiency of public services and policy interventions. Training and capacity building activities will also be accessible to non-academic groups

How will they benefit from the work of the centre?

1. Data owners
There is some scope for the UBDRC to reduce the burden of requests on data owners by providing a first point-of-call and expert guidance on data availability and quality. Having established a relationship with the UBDRC, data owners will be able to provide access to data through us using standard protocols and procedures, knowing the facility safeguards their interests. This in turn makes it easier for research commissioners to formulate and commission research ideas, since they will have greater certainty over what is available and how long it will take to access it. Time and cost savings will be realised, but we also hope new research ideas will be formed that, hitherto, did not seem feasible.

2. Policy makers in local government, national government and voluntary sector
A wide range of actors in local government could benefit from the increased understanding of diverse social and economic processes, and of the impacts of their policies and interventions. There could be benefits for service delivery. Research may stimulate horizontal discussions within partnership organisation such as Community Planning Partnerships due to enhanced awareness of the inter-relationships between services. Vertical discussions may be stimulated with national government bodies (Scottish Government or UK level e.g. DWP) or with civic of voluntary organisations representing particular service-user groups.

3. Researchers and research organisations
We will offer advanced training in the methods necessary to access and analyse the linked data. A wide range of researchers in public, voluntary and business sectors may benefit, both directly from the skills developed and indirectly through their enhanced capacity to use the facility to address research issues which matter to them.

4. Businesses
Businesses may benefit from more effective policies and investments to support their activities: in land preparation or land release; in transport investment; in skills development and training.

5. The wider public
The wider public may benefit in diverse ways. More efficient or competitive businesses or public services may impact directly employment opportunities or social welfare. A better understanding of the impacts of particular services - or the costs of withdrawing them - may help certain groups defend services of particular importance to them. In particular, we would expect that research into distributional issues would tend to provide insights which enable less powerful groups to represent their interests.